Topology of interaction-induced excitations

One of the main goals of modern condensed matter physics is to catalogue and understand topological phases. These phases are essential for understanding the properties of a range of interesting materials such as topological superconductors, and topological insulators. Whilst topological band theory has been studied extensively in the context of non-interacting electrons, there is growing interest in extending this framework to systems where electron interactions play a significant role. Within this area, there has been a significant amount of work on the effects of interactions on ground states, particularly the ground states of topological crystalline insulators. However, the study of interaction-induced excitations-such as excitons, plasmons and triplons-offers an exciting and less explored avenue. These are promising candidates for exploring new topological phenomena induced by interactions in real materials because, unlike for the band insulating ground state, the excitation band structure can be modified substantially by interactions with energies much smaller than the insulating gap. Excitons are a paradigmatic example of interaction induced excitations; they are bound states of electrons and holes and arise from the electron-hole continuum because of interactions. Therefore, as a first step towards a complete understanding of the topology of interaction-induced excitations, our work will initially focus on applying the topological theory of symmetry indicators to exciton band structures in centrosymmetric semiconductors.